Emotional disclosure as a form of therapeutic intervention on health-related outcomes of people with progressive, advanced, chronic diseases

A mixed-methods PhD to:
1) review the evidence on the acceptability and efficacy of expressive writing in people with progressive, advanced, chronic diseases and their family carers and to undertake a review of the theoretical frameworks proposed to explain how expressive writing may produce health benefits
2) use this understanding to develop with patients, family carers and health and social professionals an expressive writing intervention tailored for people with progressive advanced chronic diseases to produce beneficial improvements in pain, sleep, depression, anxiety, and stress and cause no adverse effect
3) to undertake an exploratory study to test the feasibility and acceptability of expressive writing for people with progressive advance chronic diseases and their family carers
4) to explore patients and family carers experiences of completing an expressive writing intervention